Understanding security for online tool applications

MedChemica Limited are engaged in a knowledge sharing consortium using access to large pharma data to extract medicinal chemistry design information to aid drug discovery efforts of Universities, foundations, institutes and biotechs. To make this available the company needs to explore online web tools and as such requires expertise in cyber security methods.